2024-25 CSyARES activities

The aim of the CSyARES project is to design and develop an innovative digital platform and accompanying service framework to assess and enhance the circularity of rare earth elements (REEs) and other critical raw materials (CRMs) in UK and EU supply chains. With the EU Critical Raw Materials Act and upcoming regulatory instruments requiring robust evidence of circularity and resource resilience, this project seeks to equip manufacturers, recyclers, and policymakers with the ability to trace, quantify, and optimise material flows across complex value chains.

The platform will combine Life Cycle Assessment (LCA) and traceability / Digital Product Passport (DPP) methodologies, integrated into a digital tool that can model real-world supply chain scenarios for REEs such as neodymium, dysprosium, and terbium --- materials central to permanent magnets and green energy systems. The platform will provide:

* Scenario modelling for end-of-life REE recovery, secondary input substitution, and process optimisation.
* Database for critical processing nodes along the magnet value chain
* Seamless integration between Circularise DPP service and Minviro LCA software, XYCLE.
* An extensible training programme for non-expert users, designed to ensure widespread industry uptake.
* Reporting and methodological alignment with Product Category Rules (PCR) for product LCAs using the guidelines written and published in Year 2 of this project.

This project will also lay the foundation for a continued business opportunity that provides certification, carbon footprints and DPPs aligned with regulatory and industry demands for sustainability in rare earth value chains.